Innovating Interactive Storytelling with an Audio Gaming Device

Panarach is at the forefront of pioneering a revolutionary approach to storytelling and gaming. Our project introduces a cutting-edge, internet-connected audio gaming device tailored to deliver immersive, interactive stories. Powered by advanced AI, the device crafts personalised narratives with multiple characters, all voiced by AI, creating a rich, multi-dimensional experience for the user. Distinct from traditional gaming consoles and mobile phone apps, our device boasts unique physical controls, designed to navigate the complexities of interactive storytelling. This intuitive interface ensures a tactile, engaging experience, setting our platform apart in the digital entertainment landscape.

Our commitment to innovation extends to ensuring our device is not only a beacon of technological advancement but also a model for responsible design, ensuring privacy, data security, and user well-being are paramount. Panarach's vision is to transform the landscape of entertainment, making interactive storytelling accessible, engaging, and personal. We are excited to invite audiences to a new realm of narrative immersion, where each interaction opens a door to countless possibilities and adventures, tailored uniquely to them.